Predicting MS/MS Fragmentation using Density Function Theory

This project proposed developing DFT from a complicated process involving multiple steps and pieces of software to a validated work-flow useful to a non-specialist working in the field of bioanalysis. This is essential to cope with the large amounts of data generated by bioanalytical tandem MS studies. The main elements of the work will be:
Developing software for a semi-automated DFT based approach to predict observe MS fragmentation of metabolites. This will expand DFT based interpretation of tandem MS data from the realm of experts in MS to biochemical researchers involved in metabolomics and agrochemical metabolism. Developing quantitative measures of the agreement between predicted and observed spectra will be an essential part of this.
Validation of the DFT approach for metabolite identification. With a semi-automated system in place, it will be possible to apply it to a wider range of biological samples including ones from both metabolomics and agrochemical metabolism studies. This will allow a broad assessment of the scope of DFT for bioanalytical studies.
Build knowledge of agrochemical metabolism. The rate-limiting step in metabolism studies is identification. Once the DFT approach is validated we will apply it to a wider range of compounds and biological systems, contributing to better understanding of environmental impact, and the design of more sustainable agrochemicals.
Identifying unknown endogenous metabolites. Metabolite profiling and natural products discovery projects often highlight significant numbers of unidentified endogenous metabolites. The system developed during the project will be used in these studies to speed up the identification process.